Chemical and Biological Assessment of AfSIS soils

Technical abstract
Generate chemical and biological parameters associated with nutrient bioavailability to crops, animals and humans from archived and fresh African soils. Parameters will include metal sesquioxides, cation exchange and phosphate binding capacities and predictors of biological nutrient cycling and loss from metagenome analysis. Data will be incorporated into the oSDP